Investigating how pre-cancerous disease primes the hepatic epithelium to enable mutant-clone outgrowth

Globally, liver cancer is the 8th most common cancer and has the 4th highest mortality rate. Reflective of this high mortality rate, late diagnosis and treatment options that have modest effects result in poor survival outcomes. Alarmingly, liver cancer incidence is increasing, mirroring the increased prevalence of risk factors that promote liver damage. This is most striking in the UK, where obesity and alcohol consumption are contributing significantly to the rise in liver disease and cancer cases. Together, this highlights an urgent need to improve liver cancer detection and treatment, which we can only do by understanding the mechanisms that initiate cancerous disease.
Most liver cancer cases develop in the context of chronic liver damage. Over these extended periods, individual cells acquire cancer-associated mutations in their genome, and a subset of these cells progress into tumours. The critical question is why only a subset of mutated cells advance to cancer. My goal is to address this question; by examining the environment that surrounds the liver cells and identifying chemical signals that foster malignant cell growth in the liver.
I will begin by mapping the trajectory of liver disease, molecularly profiling normal liver, pre-cancerous diseased liver and early liver tumours from archival human samples. I will use advanced ‘Digital Spatial Profiling’ technology to characterise the identity and function of different cell populations in the liver. This will detect regional changes in the diseased liver that enable mutated-cells to transform in to cancer. To validate discoveries from the human liver samples I will use genetically engineered mouse models of liver cancer to confirm their functional relevance to disease. These models will specifically inactivate genes to understand how they promote mutant-cell progression, which will inform drug discovery and early detection tests.
Liver cancer is clearly associated with recognisable risk factors such as hepatitis infection, obesity, diabetes and alcohol abuse. This creates an opportunity for focussed liver cancer screening in at-risk populations. By identifying the key factors that promote cancer initiation, I am confident this research fellowship will accelerate the development of diagnostic tools and help inform liver cancer treatments, which in turn will lead to earlier therapeutic intervention and improved patient outcomes.